Investigating the influence of early life adversity on neurodevelopmental trajectories associated with adolescent anhedonia

Extensive evidence exists to support the association between the cumulative impact of early adversity exposures and poor mental health outcomes during adolescence and adulthood. However, the mechanisms by which specific types of experiences (i.e. threat vs deprivation) affect specific aspects of brain development and subsequent mental health risk is less clear. This project takes a transdiagnostic approach to studying emerging mental illness by focusing on the relationship between adversity and reward processing development - which has implications for anhedonia, a component of several disorders characterised by a loss of capacity to experience pleasure. A large component of the project will involve analysis of secondary prospective cohort data such as the Adolescent Brain and Cognitive Development (ABCD) study, and Imagen study. Study 1 will utilise ABCD - an ongoing longitudinal US community-based sample of 11,880 children (beginning aged 9-10 in 2018) who have participated in yearly psychiatric and neurocognitive testing, with functional brain imaging every 2 years. Study 1 will investigate the relationship between adversity dimensions clustered by co-occurrence and reward responsiveness across adolescence, by fitting mixed models of behavioural and task-based neuroimaging data. Study 2 will utilise Imagen data to examine the relationship between exposure to threat or deprivation-related adversity, and adolescent trajectories of reward-related functional network connectivity using resting-state fMRI data. Findings from Studies 1 and 2 will inform the hypotheses of study 3, which will utilise data from an ongoing study at The University of Manchester - collecting cognitive, mental health and neuroimaging measures from care-experienced adolescents. As the measures include several contemporary and specific measures of anhedonia, this will allow an in-depth investigation of this specific adversity profile's associations with subclinical domains of anhedonia.